High Value Chemicals From Plants Network

Technical abstract
The High Value Chemicals from Plants (HVCfP) Network aims to facilitate delivery of one of the four key objectives identified in the 2010 Department of Business Innovation and Skills report on 'Horizon Scanning and Road Mapping for Industrial Biotechnology through to 2025', which is to make the UK a leading producer of high value chemicals in plants. The scale of the economic opportunity associated with the extraction of high value chemicals from plants was summarised in the DBIS report. Plant-derived drugs represent 5.5% of the total pharmaceutical industry with sales revenue of £18 billion, oils and fats derived from oil-crops have a global market size of £500 million - £1 billion and functional foods and nutraceuticals have a global market of £45 billion. Other important applications and market sectors ranging from personal care to flavour and fragrance also rely increasingly on chemicals from plants as there is a growing demand for green, environmentally friendly and sustainable feedstocks across industrial sectors reducing our dependence on products derived from chemical

refineries. The objectives of the HVCfP Network are to:

Objective 1: Develop a cross-disciplinary community

Objective 2: Encourage interactions between research providers and users

Objective 3: Manage proof of concept funding

Objective 4: Develop challenges ready for future Industrial Biotechnology funding